IMPACT-Farm Alliance: Point-of-care infectious pathogen detection to diagnose disease outbreaks and support vaccine strategy on pig farms

Infections spread within pig herds can be catastrophic for farmers, causing deaths, decreasing productivity and promoting the rise of antimicrobial resistance. Diagnostics and vaccines are the best tools to combat infectious diseases. However, current porcine testing takes a week or more to complete and often focus on one pathogen at a time, preventing farmers and vets to quickly and accurately detect and deal with serious porcine infections. Consequences include slowing down appropriate treatment, prescribing antibiotic unnecessarily and risking broader herd contamination.

To tackle this issue, we have put together large R&D partnership **IMPACT-Farm Alliance**: Imperial/Pilgrims/ProtonDx/Ceva/CIEL Taskforce for Farming Advancements in Health Technology to develop a simple and affordable tool for farmers to quickly identify infections affecting their pigs and inform their vaccine strategy. UK startup ProtonDx leads the partnership, which also includes academic institution Imperial College London (Faculty of Medicine and Dyson School of Design Engineering), the Centre for Innovation Excellence in Livestock (CIEL), global animal health company Ceva and world-leading pig producer Pilgrim's.

Our solution, Lacewing, is capable of detecting the presence of pathogen and informing on vaccine strategy on farm in under 20 minutes, without needing a laboratory. We proved the feasibility of the approach in a previous InnovateUK programme. We will now turn this solution into a manufacturable prototype for use in farms, and validate it in 50 farms, paving the way to successful market introduction.

Lacewing will transform the farming landscape in the UK and internationally by allowing to manage infections in pig herds, increasing productivity, avoiding shipping over long distances (towards net-zero emissions), decreasing the risk of antimicrobial resistance and supporting vaccine strategy.